G-Sense

The project consortium, which includes M-Solv (process developer and small-scale capacitive touch sensor (CTS) manufacturer), Thomas Swan (graphene manufacturer), Printed Electronics Ltd (inkjet ink formulator) and University of Surrey, aims to bring innvoations to CTS manufacture. CTS comprises of structured transparent conductors (TC), which sense the capacitance variations when fingers approaches. Conventional CTS are made of TC, indium tin oxide (ITO), in which indium is known to be scarce and hence expensive in the near future. This project will explore the use of silver nanowire (AgNW), together with graphene to replace ITO for fabricating CTS at a much lower cost.